The University of Bath and Wienerberger Limited KTP 21_22 R5

To develop novel clay-based bricks adopting a low energy manufacturing process referred to as geopolymerisation. This will transform the brick market in the UK, as it has the potential to result in a substantial net reduction in embodied carbon.